North West Regional College and Braidwater Limited

To address a new demand for affordable homes for first time buyers on brownfield sites which also meet carbon efficiency and environmental regulations through the creation of an Intelligent Home Development Platform.